Automated fibre deposition (AFP) of non-oxide CMCs

State of the art research on investigating automation manufacturing with CMCs using AFP technology to minimize costs and create more consistent materials.
NCC have previously demonstrated AFP deposition of oxide CMCs, but non-oxide CMCs significant technical challenges.
The EngD project will focus on formulating and testing a new non-oxide material that will be a UK first to be used in an AFP process.
The non-oxide material will be capable of operating at temperatures of around 3000 oC.
The outcome will be new manufacturing procedure that will have wide ranging impact in industry.
As the successful candidate, your interest in materials science and automation will unlock doors to next-generation applications in renewable energy and beyond.